Application of Keldysh Formalism to Non-Equilibrium Systems

The methodology will most likely be employing the Keldysh formalism using operator methods to specific non-equilibrium systems. However, as of yet, a concrete research question has not yet been identified due to several issues relating to interest and research fit.